An Innovative, Automated Visualisation–Production Pipeline for Architects, Saving Firms 30% of Work Time and Increasing Margins by 500%

Architects utilise a combination of media and software to communicate their proposals, but innovative presentation methods are expensive and require expert skill sets to implement, meaning that architects have to outsource to expensive, specialised consultancies. Fixie, and its core team consisting of Ronan O'Boyle, Michelle Greeff and Lee Bassil, is developing a solution that removes the need to outsource, giving architects control over their existing 3D data. The innovation is an automated, immersive, visualisation-production pipeline from architects' CAD data to WebXR that uses XR to automatically export fee-generating communications. Firms will save 30% of work time through automation and increase margins by 500%, or £6,000 per presentation. Fixie's platform will be accessible through widely available and affordable technology, such as web browsers and smartphones.